Biodiesel Enhancement

Testing using an alternative fuel research facility to establish the percentage specific power output increases achievable by dosing vegetable biofuels with hydrogen and organic dispersing agents.